The University of Bath and Hydraulic System Products Limited KTP 23_24 R2

To develop and embed novel advanced engineering modelling tools for designing and tailoring products to customers' specific needs.